Loughborough University and Aujla Business Systems Limited KTP 23_24 R6

To develop a simulator enabling commercially viable last-mile delivery in rural and semi-urban environments using autonomous Unmanned Aircraft Systems.